De Montfort University Higher Education Corporation and Microscale Embedded Limited AAKTP 22_ 23 R3

To develop an online platform to enhance agricultural value chains in Nigeria, enabling farmers to access nearby processing facilities.